Sustainable Bioproduction of Lactobionic Acid from Whey-Based Bioprocess and Expansion of Accessible Markets through Biotech Active Ingredients ("BIONICe")

The project is focused on the use of true industrial waste streams, or the bio valorisation of low-value products derived from them. One example would be bio valorisation of whey, whey permeate, or whey derived lactose, which although produced in 180 to 190 million tonnes per annum from the manufacture of cheese and other dairy products, are still poorly exploited natural resources.

The focus of this project is an accelerated development of a whey-based, sustainable bioprocess for the manufacture of lactobionic acid, a key, highly efficacious and desirable anti-ageing and moisturising cosmetic ingredient which also has applications in a range of other diverse markets such as Food/Pharma and the chemical industry. The project outcome will be a commercially relevant end-to­ end process ready for first tech transfer and initial manufacturing trials at a selected Toll manufacturing company.

Targeting the environmentally sensitive manufacture of ingredients primarily for use in cosmetics and personal care and in particular for use in skincare permits Activatec to fully exploit the changing face of the cosmetics industry driven by the rapidly changing consumer trends towards 'organic'; 'natural' 'green' and 'environmentally sensitive' product labelling and the trending interest in 'fermented cosmetics'

The manufacturing approach is simplistic, in line with reported non-commercial methods, but innovative in design which will permit successful commercial exploitation. The whole approach is designed for sustainability utilising environmentally benign manufacturing methods including those required for the downstream recovery and purification of the product. The technology is also expected to be flexible with the potential for cross-application for the manufacture of other related specific target products and derivatives.